Arithmetic aspects of automorphic forms: Petersson norms and special values of L-functions

The Langlands program has been an area of active research in mathematics for the last forty years and consists of a vast web of theorems and conjectures connecting objects in number theory, representation theory, analysis and geometry. Central to the Langlands program are automorphic forms and their associated L-functions. These objects arise from analysis and representation theory. Despite slow and steady progress, many fundamental questions about the relationship between automorphic forms and number theory/arithmetic geometry remain unanswered. The goal of this project is gain new insights into some of these questions by making a deep investigation of three key topics: a) Nearly holomorphic Siegel modular forms, b) Deligne's conjecture on algebraicity of critical L-values, c) Ratios of Petersson norms for functorially related automorphic forms.

Nearly holomorphic Siegel modular forms were first introduced by Shimura and have been indispensable for studying special values of automorphic L-functions. However, despite their ubiquity, their arithmetic properties and place in the Langlands framework have not yet been fully understood. This project will study their representation-theoretic and arithmetic properties and prove a close link between them and "vector valued Siegel modular forms".

The insights gained from the study of nearly holomorphic modular forms will be used to tackle some special cases of a famous conjecture made by the Fields medal winning mathematician Pierre Deligne. The simplest example of Deligne's conjecture is the classical fact that the value of the Riemann zeta function at all positive even integers is a power of pi times a rational number. This research will prove the expected rationality results for much more complicated L-functions that are of great importance in several fields of mathematics.

This research will also aim to prove a well-known conjecture made by Ibukiyama and Katsurada concerning ratios of Petersson norms for certain Siegel modular forms. This problem has deep significance as it concerns the behavior of arithmetic properties of automorphic forms under Langlands lifting. Solving this will require innovative adaptation to existing methods.

The methods used in this project will be a powerful mix of classical techniques, modern representation theoretic methods, and group cohomology. This research will open several new avenues for further exploration.

Potential impact
This research will have significant impact on the academic areas of Siegel modular forms, automorphic representations and special values of L-functions. In particular, the successful synthesis of various different mathematical tools for the purpose of this project, together with the key results obtained, will influence future work in this area and immensely benefit other researchers.

Furthermore, holomorphic and nearly holomorphic Siegel modular forms arise not just in pure mathematics but also in the physics of black holes. So the detailed study of nearly holomorphic and vector valued Siegel modular forms of degree 2, which is one of the goals of this project, has potential applications to physics.

Regarding non-academic impacts, it is worth noting that number theory has many important applications in everyday life. As an example, the study of elliptic curves (which is related to the subject matter of this proposal) led to elliptic curve cryptography which is widely used today to protect sensitive data. Another example is the role played by modular forms in coding theory which is of key importance in data compression. Indeed, Siegel modular forms -- central to this research -- have been used by Choie and Duke to study multiple weight enumerators of certain binary linear codes. The PI will keep in close touch with the latest developments in the area of coding theory, and will discuss possible applications of this project with information technology researchers.

Finally, the proposed research will raise the UK's profile internationally. In order for the UK to remain competitive, the importance of ``basic research" cannot be over-emphasized. Developments in basic research can lead to unexpected applications in seemingly unrelated areas. A successful completion of this project would establish the UK as a new center for excellence of research in this field and will forge new links between the University of Bristol and two other leading international research institutes in the field: Oklahoma University, USA, and IISER Pune, India.